Abertay University and The Turbo Guy Limited

To design and implement a bespoke remanufacturing process, whilst developing new BSI/ ISO quality standards, thus allowing a transformation of business productivity allowing it to pursue significantly larger market opportunities.